University of the West of Scotland and Lumen Research Limited

To embed machine learning expertise and develop a software tool for predicting a viewer’s likely response to a range of visual communications (adverts).